Performant Staged Parser Combinators

work will initially focus on developing a parser combinator library: a way of constructing parsers
as an embedded domain-specific language, ideally built in a functional programming language. This
work will build on my previously published work in this field [1], which focused on compiling combinators to an efficient machine representation. I plan to formalise this machine and make use of principled meta-programming and compiler techniques to improve performance and enable the analysis and
optimisations of grammars, a feature not seen before in parser combinators.